Content Creation Studio

Content creation has experienced significant growth in recent years, driven by the increasing demand for digital content across various industries and platforms. As more business and individuals recognise the importance of creating engaging and valuable content to connect with their audiences, the market for content creation services is expanding rapidly. Currently the industry is under serviced with a need for more facilities and service providers.

Brown Bear Audio plans to open a state-of-the-art facility specialising in producing various forms of content for individuals, brands, and businesses. We will have a team of experts including writers, videographers, photographers, graphic designers, and editors who will work together to create high-quality content tailored to the specific needs and goals of the client.

We will also hire out the studio and equipment by the hour/day to give businesses, entrepreneurs, and individuals a flexible space equipped with everything needed to create their own content.

We have already established ourselves as leader in the field of podcast production and we will now build on this success by expanding into the wider content creation market. The project is expected to double our revenue over the next 12 months and support the salary of three new employees. As we continue to grow and establish ourselves in the industry, we expect our in-house team to expand to meet demand.